Low cost sodium-ion batteries

The project will demonstrate the use of sodium-ion technology in low cost batteries for applications in transport and the storage of renewable energy. If it is succesful, it will enable a faster adoption of electric vehicle and renewable technologies. The project is a collaboration between three partners namely Faradion Ltd., Williams Advanced Engineering and Oxford University.